LLFA System (Live Leak Fixing Applicator System)

Fresh water is a precious resource; our solution will help reduce leakage everywhere because it’s simple and affordable. The repair system employs three primary elements:
1. Strong and fast fusing silicone tape (LLFA Compression Tape), which will apply the necessary compressive force to stop a leak (live).
2. An applicator that enables larger diameters and higher pressures to be repaired with LLFA Compression Tape and other materials that can be tensioned.
3. Encasement – Making permanent the repair by encasing in a water activated PU bandage made from fibreglass or carbon fibre.